Symmetric Lie superalgebras and quantum integrability

Symmetric Lie superalgebra is a complex Lie superalgebra with an involutive automorphism.
All involutive automorphisms of simple Lie superalgebras were classified by Serganova,
so the list of all symmetric simple Lie superalgebras is known.

In contrast to the Lie algebra case the theory of spherical functions for symmetric Lie superalgebras is at a very early stage.
The proposed approach to this difficult programme is based on the theory of quantum integrable systems.
It goes back to an important observation of Sergeev (2001),
who discovered a relation of spherical functions of one of the classical series with the theory of deformed quantum Calogero-Moser systems
developed earlier by Chalykh, Feigin and Veselov.

A particular case of spherical functions are the characters of finite-dimensional irreducible representations,
which generate the Grothendieck ring of the corresponding Lie superalgebra. For basic classical Lie superalgebras
these rings were recently explicitly described using Serganova's notion of generalised root systems.
The theory of the deformed CM systems provides certain deformations of these Grothendieck rings with the action
of the deformed CM operators and their quantum integrals.
The conjecture is that the algebra of spherical functions for basic classical symmetric Lie superalgebras can be described as a specialisation
of the corresponding family and can be studied using the spectral decomposition of the deformed CM operators.

The approach was already very successful in the representation theory of orthosymplectic Lie superalgebras:
it was shown that a suitable limit of the super Jacobi polynomials
(which are the eigenfunctions of the corresponding deformed CM operators) are nothing else
but the Euler characters studied by Penkov and Serganova.
It is natural to expect that a similar phenomenon happens for the spherical functions as well.

Potential impact
This project is fundamental research, and as such does not lead to an immediate economic impact.
Apart from the purely academic benefits outlined in the case for support we would like to mention
the following:

The proposed VR, Professor Sergeev is one of the world leaders in the representation theory of Lie superalgebras.
This area is known to be notoriously difficult and is essentially not represented in the UK. At the same time it became clear
over recent years that this area is very important for various fields of Mathematics and Theoretical Physics.
In order to be competitive UK academic community will need more British young mathematicians trained in this area.
PI has three British PhD students whose research is closely related to the proposed project.
It is planned that during his visit to Loughborough Professor Sergeev will run informal lecture course
and seminar for staff and PhD students on Lie superalgebras and their representations.
The benefit of this for the students is difficult to overestimate.